Bird Diverter Clamp

"Assistance is need in two areas:
1. Patent search for existing patents or registered design protection.
2. Design assistance to prototype stage:
a. Materials consideration
b. Design with practical fitting considered
c. Design with material minimization and manufacturing energy considered, with the goal of reducing the embedded carbon footprint
d. 3D printing of samples to aid with injection molding design
These skills are not available in Carbon 2050 and would accelerate / develop our idea.
"